Brunel University and Clean Air Power Limited

To evaluate calibration robustness of dual fuel engines operating in Premixed Charge Compression Ignition combustion. To determine the engine control, diagnostics and operating maps required for future products.